University of Strathclyde and TrainFX Limited

To develop and commercialise an autonomous, interactive and intelligent robot (rover) system offering mobile and personalised, real-time support to train travellers.